Advanced Smart Microphone

The Advanced Smart Microphone project is a collaboration between Audio Analytics Ltd. and the Centre for Digital Music & Centre for Intelligent Sensing at Queen Mary University of London (QMUL). The project aims at developing a wirelessly connected, small, portable and battery operated audio sensor able to run the intelligent detection of sounds and the automatic analysis of audio scenes directly on board the device. Commercially viable applications include the home security market, and can be built on top of business cases proven in the professional security market, such as the automatic detection of glass breaks, smoke alarms, baby cries, aggressions and many other sounds of interest for the customers. New applications can be envisioned in the domain of home security, safe cities, environmental noise monitoring, the safety of elderly people, visual sound descriptors for the deaf and more. The Advanced Smart Microphone aims at becoming the leading smart sensor platform for the design, evaluation and commercialisation of innovative sound recognition applications for the Internet of Sensors consumer market.